Transport Research Arena 2024: Dublin

This proposal describes a series of activities that will support the successful delivery of the TRA conference in Dublin in 2024. A consortium has been assembled that addresses all the key requirements of the call: • They represent the key transport modes with at least 2 partners active in road, rail, waterborne, aviation and cross-modal. • The partners are all active in European research and have the reach to promote the conference across Europe. • The partners have a long history of delivering high quality researcher competitions where Europe’s research leaders are recognized. The partners will work with key stakeholders to ensure the conference themes support European policies. The proposal also has the full support of the Irish Minister for Transport and this will ensure the full support of relevant Irish agencies. The partners will work together to deliver a conference that builds on the success of previous TRA conferences and provide a forum that will allow the key actors in the transport sector come together to develop solutions for society’s needs.